Surface functionalisation of TiO2 nanoparticle using organic molecules - Development of versatile colloidal formulations and large scale fabrication

Surface functionalisation of TiO2 nanoparticle using organic molecules - Development of versatile colloidal formulations and large scale fabrication of thin semiconductor film for 3rd generation PV technologies - this is in the research area of Chemical reaction dynamics and mechanisms

This project is in EPSRC research area of Materials Engineering - Composites.